Probabilistic methods and systems for insect tracking

Probabilistic methods and systems for insect tracking: Developing and deploying approaches to track insects using a combination of machine learning, probabilistic modelling, hardware and software.